Oxford Brookes University and Prospectsoft Limited KTP 21_22 R3

To develop additional functionality for its stock-aware CRM system which will provide significantly greater value for its clients, and allow the business to differentiate itself within its markets.